cybersecurity

Asa growing company we are always concerned about our information security not being robust enough. We therefore want to protect our business. We therefore need external advice and the vouched will help create the relationship with an organisation that can helps introduce the right skills and processes to the organisation.